AI-powered Home Information Packs (HIPs)

Data-driven, AI-platform that upgrades Home Information Packs (HIPs) digitally, making them not only real-time, trackers of energy performance and previous renovation. But also adds future digital renovation roadmaps (based around a proprietary net-zero score) that identifies decarbonising retrofits and installation, Before curating packages linking to contractors, other service providers, incentives and finance options to action those retrofits.

Interoperate + Assess + Curate + Action being how it does that, which is also the user-experience for end-users such as retrofit/energy professionals (accreditors/trainers/assessors/fitters), tenants, private/social landlords, financial/professional services, valuers/surveyors, platforms/enterprise sellers of financial/professional-property-conveyancing-related services and commercial/government property owners